Interoperable applications suite to enhance European identity and document Security and fraud detection (EINSTEIN)

Combatting frauds on identity and travel documents is a key mission of law enforcement agencies and border guards. Industries have been working on new means to combat frauds on identity, and public authorities are using numerous technologies to accomplish their mission, but permanent innovation is required to fight highly skilled defrauders. A number of European innovation projects have tested new ways to combat fraud but few of them reached an operational level. EINSTEIN objectives is to enhance significantly existing public authorities’ means through innovation, building on technologies proven in the labs but not mature for an operational usage yet. EINSTEIN will deliver six applications essential to fight identity frauds: 1) online ID issuance using a secure cloud-based server for real-time biometric quality checks and fraud detection, 2) mobile document and identity checks using commercially available smartphones, 3) document authentication module to detect fraudulent documents, 4) pre-registration for land-border crossings including biometrics and DTC, 5) EES kiosk with advanced fraud detection using video surveillance, 6) fast track for enrolled travelers using on-the-move face and iris. To ensure TRL7 at a minimum, practitioners will run six different pilot use cases in their own environment. A key objective is also to ensure interoperability and flexibility of all the components developed in the project so that they can be reused in different contexts, possibly by different providers. Design of open, well-defined, standardized interfaces will allow achieving this objective. Privacy being an essential concern of all European citizens and governments, EINSTEIN will take into account privacy-by-design principles, developing flexible components to ease their customization in order to meet not only the European legislation on data protection but also national legislations on this matter, which vary significantly from one country to the other.